Memory - Identity - Rights in Records - Access: Embedding Participatory Recordkeeping in Child Social Care

'Memory - Identity - Rights in Records - Access: Embedding Participatory Recordkeeping in Child Social Care' follows directly from our earlier research grant 'Navigating the Public Information Rights Ecology'. The latter explored information rights in the context of child social care in England, particularly from the perspective of care-experienced people who sought access to records about their childhoods later in life. Co-produced with our third sector partners, The Care Leavers' Association, the research collected data through interviews, focus groups and workshops with diverse stakeholders. This data evidenced strong support for a fundamental shift towards participatory recordkeeping approaches in child social care settings. At present recording and recordkeeping systems are oriented towards the needs of service providers, with a focus on risk management, mandatory reporting to central government and the needs of social workers. As a result the voices and feelings of looked after children, carers and families are often missing or obscured. Systems are also proprietary, procured from commercial providers, and are rarely interoperable with the software from competing vendors used in adjacent services (such as health, education or youth justice), making the information they contain difficult to share. They can only be accessed by a limited number of individuals, exacerbating a work culture which sees the record as internal, administrative and bureaucratic. On the contrary our research demonstrated that records are a vital resource for other stakeholders, most especially the care experienced person themselves, in understanding the circumstances of someone's life. Children in care and care leavers have a deep personal and emotional need for records to help construct life narratives and a sense of self. Transparency and equity in recordkeeping therefore has significant potential to increase their wellbeing and sense of belonging. Using participatory recordkeeping systems would enable the child in care to be more actively involved in the creation and management of the records that document their lives. This would help to alleviate the disconnection, isolation and disempowerment they face. Their voices would be captured and their experiences and feelings centralised. At the same time participatory recordkeeping processes would represent a proper response to recent government agendas that advocate for child-centred practices in social care settings. They would balance the access needs of different record stakeholders whilst also meeting key legislative requirements (such as the Data Protection Act 2018). Issues of privacy, confidentiality, accuracy and conflict could be addressed in transparent and efficient ways.
However, implementation of participatory practices is currently hindered by the lack of appropriate enabling software on the market. During this follow-on project we will engage with OLM, a major vendor in the social care systems market, to use the findings and outputs of our original research as the basis for the development of the specification required to support the development of a commercially available participatory system. By bringing together the UCL team with product designers and user experience experts from OLM, we will be able to test the concept of a system that aligns with our recommendations, and that can embed our framework for participatory, equitable and just social care recording into the digital tools used in children's social care settings. Subsequently, we will present and disseminate the resulting specification, alongside the findings of our original research, in two high profile launch events for children's service providers in England, Wales and Scotland, reaching up to 150 organisations. In this way the project will make an important contribution to the debates about social care recordkeeping in the UK, leveraging long term change.

Potential impact
Our project will deliver impact in two key ways. Firstly, by developing an open-source specification for a participatory recordkeeping system for use in child social care settings, it will underpin the infrastructure needed to deliver collaborative, equitable social work recordkeeping in the UK. Systems developed as a result will enable multiple stakeholders to participate in the production of children's records, including the children themselves, creating a valuable resource for memory and identity throughout life. Secondly, by engaging with children's service providers, both through the user testing of the specification and two launch events, our project will disseminate the findings of our original research to broad new audiences across England, Wales and Scotland. These audiences will, in turn, become potential customers for participatory recordkeeping systems, driving the development of commercial software based on the new specification.
To enable this impact the system specification will be published under an open source Creative Commons licence on UCLB's online licensing platform (https://xip.uclb.com/), as an open resource for software vendors and children's service providers. It will be free to download and we will be able to track its use. Our launch events, social media and blog will encourage service providers to include the specification in tenders to procure new recordkeeping systems. The project will equip OLM and their competitors with the framework for developing products to meet this demand, encouraging a participatory turn in the market. OLM have been specifically selected for this partnership because of their existing commitment to participatory approaches. Working with them will enable the specification to be swiftly implemented through updates to their child social care system, ECLIPSE. OLM's current market share of 40% of English and Welsh service providers and 70% of Scottish providers will ensure significant early up-take.
Two day-long events in Birmingham and Edinburgh will attract representatives from up to 150 children's sector organisations. The findings of our original research and the specification will be disseminated to audiences in England, Scotland and Wales. This will lead to discussion of how our research could support and inform equitable recordkeeping in contexts outside of the scope of the original project, which was limited to England. The target audiences for these events will be decision-makers from national and local government bodies, social care providers, social care system vendors, voluntary organisations, national inquiries, advocacy groups and charities. The strong network of contacts built up through the original research will ensure the events are well attended. Each event will also provide an opportunity to gather feedback on the participatory recordkeeping system specification prior to publication, further refining the development of software based upon it. The specification has the potential, in the longer term, to become a national benchmark for best practice in child social care recordkeeping and a means of aligning child-centred rhetoric with reality in the policy arena.
The main beneficiaries of our project are children currently within the care system, whose lives will be enhanced through greater participation in, and a degree of control over, their records. This has further benefits later in life when, as adults, they will not experience the same lack of knowledge and confusion as care leavers within the current system. Social workers will also benefit by being able to work more collaboratively with clients, making and documenting decisions and completing assessments and reports together. Information practitioners working in children's social care settings will also be impacted, meeting key legislative requirements (such as subject access requests under GDPR and the Data Protection Act 2018) within a more transparent and efficient digital infrastructure.